University of Leeds and Landmark Information Group Limited

To create an on-line geographical information system platform, incorporating innovative algorithms to facilitate information management thereby enabling commercial users to identify, design and trade ecosystem services.